Project Sunflower

In a groundbreaking initiative aimed at revolutionizing port logistics, a consortium of leading UK-based companies is spearheading the adoption of autonomous technology for Terminal Tractors (TTs) in regional ports. This innovative project addresses a critical gap in the shipping supply chain, where traditional TT operations have been a significant contributor to greenhouse gas (GHG) emissions and operational inefficiencies.

Aidrivers Ltd., renowned for its autonomous digital solutions tailored for ports, partners with BCT Ltd., an innovative container terminal operator, and BHC, a digital-focused port operator in Belfast. Together, they are pioneering the integration of autonomous systems into TTs, leveraging the Belfast Harbour advanced infrastructure including a robust 5G network.

The project's primary objective is to retrofit existing TTs with autonomous software and hardware, optimizing fleet operations to achieve up to 30% fuel efficiency gains. By automating these vital port vehicles, the initiative not only promises substantial reductions in GHG emissions but also enhances operational efficiency through optimized scheduling and reduced turnaround times for trucks and ships.

"Our goal is to develop and demonstrate a regulatory-compliant autonomous TT solution that can be seamlessly replicated across regional ports in the UK and beyond," says a spokesperson from Aidrivers Ltd. The project is structured into four key work packages:

1. **Technology Adaptation:** Defining and adapting autonomous solutions to suit the operational and regulatory constraints of regional ports.
2. **GHG Emissions Analysis:** Assessing baseline emissions and projecting reductions achievable through autonomous operations.
3. **Implementation Planning:** Developing detailed plans for integrating autonomous TTs at BCT, encompassing technological upgrades and operational adjustments.
4. **Business Case Development:** Establishing the economic viability and benefits of autonomous TT adoption, highlighting cost savings and competitive advantages for port operators.

The consortium emphasizes the project's broader impact on sustainability and economic resilience for the UK's shipping industry. By showcasing the scalability and efficiency of autonomous TTs in smaller ports, the initiative aims to set new standards in global port operations while positioning UK companies as leaders in autonomous port technologies.

With strong support from industry leaders and leveraging cutting-edge technologies, this ambitious project promises to deliver significant advancements in port logistics, paving the way for a cleaner, more efficient future in global maritime trade.